Canterbury Christ Church University and Oxleas NHS Foundation Trust

To redesign employment processes to ensure the sustainable implementation of individuals with lived experience of mental health as peer support workers to improve service delivery.